Whole Building Lifecycle Energy Impacts

Development of a planning tool that helps make utility, capital estate and carbon costs far more visible to help inform a strategy and develop the business case for: cost reduction, carbon saving and capital investment to upgrade estates to anticipate climate change impacts and implement a mitigation strategy.